Self-assembling polymers and peptides for hydroxyapatite mineralisation

The aim of the project is to design self-assembling polymers and small molecules that control the nucleation and growth of hydroxyapatite crystals in the oral environment. We will develop smart block copolymers with pH-responsive self-assembly and peptide-inspired polymers, both of which self-assemble into morphologies like hydrogels, micellar, lamellar and worm-like micelles. The polymers will be functionalised with acidic moieties so as to induce the crystallisation of calcium phosphate in the form of hydroxyapatite. We expect that the morphology of the self-assembled structures will help direct the morphology of the nascent hydroxyapatite crystals, leading to mineralised structures that mimic those of hydroxyapatite in tooth enamel.

This project will be a collaboration between Dr M Shaver (PI) and Dr F Nudelman (Co-supervisor), and Dr C Fowler (GSK Healthcare).

The project fits into the EPSRC remit including the theme of Healthcare technology, research area of Biomaterials and tissue engineering: "Research into biomedical materials with novel chemical, physical or mechanical properties or use of materials in a range of medical applications and interventions including regenerative medicine".